Online phramaceutical database and colaborative platform

Rarebase Ltd. intends to develop an online platform within the rare diseases pharmaceutical market segment. The online platform will include: a searchable data base; a primary research hub, offering subscribers to conduct primary research through the platform; a networking hub that aims at profiling and matching subscribers for potential collaboration, based on their identified needs. Rarebase will be positioned to signpost a variety of quality services from partners such as investors, conferences organizers, relevant journals and CRO/CMO in the field.